A clinical investigation into the abnormal apoptotic response associated with Crohn's disease

Crohn?s disease is a chronic inflammatory condition that can affect any part of the gut. The cause of this is unknown but thought to occur because of abnormal interaction between the gut bacteria and the body?s immune system. Professor Segal?s laboratory has recently provided evidence of an abnormal immune response to gut bacteria in patients with Crohn?s disease. In the process of this research into the immune response in patients with Crohn?s disease, we have identified an abnormality in the naturally occurring process termed ?programmed cell death? or apoptosis. Apoptosis is the process by which certain cells are removed for the body in order to maintain the well being of an individual. Abnormalities in apoptosis are seen in the development of cancers, but also in conditions in which there is a chronic inflammatory element. We believe that an abnormality in apoptosis in Crohn?s disease patients allows these cells to drive the chronic inflammation seen in the gut. The proposed research project will investigate the abnormal apoptotic response in Crohn?s disease in detail and will hopefully result in the identification of defective molecules and chemical pathways that control this process hopefully leading to the development of new treatment options.

Technical abstract
Background:
Crohn‘s disease (CD) is a chronic relapsing inflammatory disease primarily affecting the gastrointestinal tract that is associated with considerable lifelong morbidity. CD is characterized by granulomatous inflammation that most frequently affects the terminal ileum and colon and is thought to arise through an aberrant interaction between bowel contents and the immune system. The aetiology of CD is almost certainly multifactorial, with numerous genetic and environmental factors that differ between individuals giving rise to a common syndrome.
We have recently identified an abnormality in cell viability associated with macrophages from CD subjects. Abnormal apoptosis was observed after stimulation with the diacylglycerol analogue phorbol ester. Defective neutrophil and T-lymphocyte apoptosis has also been reported and drugs currently used in the treatment of CD have been shown to induce apoptosis. To date no mechanistic explanation has been reported to account for these observations.
Apoptosis has a major role to play in immunological homeostasis and abnormalities have been identified in a wide range of human diseases. In the context of inflammation, apoptosis has been shown to play a major role in the resolution phase, disruption of which has been linked to chronicity and tumor development. It is therefore plausible that abnormal apoptosis may play a prominent role in the pathogenesis of CD and targeting it directly may be therapeutically advantageous.
Aims and objectives:
1. Characterize the abnormal apoptosis response in CD, with respect to phenotype, stimuli and duration.
2. Identifying defective apoptotic pathways associated with CD.
3. Identification of abnormal apoptotic responses within the bowel in patients with CD.
4. Investigating the affects of current CD medication on the apoptosis response of macrophages.
Methodology and design:
Ethical approval has been granted to study patients with inflammatory bowel disease (~4,000) available through the gastroenterology departments at UCH and Royal Free Hospital. Initially monocyte-derived macrophages will be cultured from peripheral blood and used to investigate the apoptotic response to a variety of stimuli. Bowel biopsies will also be collected from CD patients and control subjects and used to determine apoptotic responses within the tissue during acute and chronic inflammation. Finally, the effects of current CD medication on macrophage viability after activation will be investigated.
Scientific and medical opportunities
It is hoped that we will identify molecules and pathways, which are abnormal in patients with CD that result in the defective apoptotic response and potential new therapeutic targets for future drug development.